The Botanical and Meteorological history of the Indian Ocean 1500-1900

Building on the earlier network grant on the Botanical and Meteorological history of the Indian Ocean which included holding institutions such as libraries and museums and academics this proposal aims to develop public engagement and reach new audiences and user communities by staging 2 exhibitions and other related events linked by the theme of science and empire and Indian botanical heritage.
1.The first will be a major exhibition on the life and work of the botanist J.D.Hooker and India in the year of his bi-centenary, 2017, at the Indian Museum in Kolkata, India. This exhibition highlights the impact of the network by building on a collaboration between Kew, the BSI, the Indian Museum and CWEH at the University of Sussex. Hooker was the director of Kew (1865-1885) at a time when botany, and the network of botanical gardens, centered on Kew, played a major role in the project of British imperialism. He traveled extensively in India and was the main author of the Flora of British India (1872-97), the only flora of India yet published. The exhibition itself will be based on facsimiles of the exhibition previously developed at Kew, adapted and augmented with collections from the BSI, and other Indian institutions, which hold materials relating to Hooker.
2. The second exhibition entitled, 'Science and Empire' curated by the BL will produce a facsimile 'pop-up' exhibition, which will be hosted at the NMNH in Delhi. Modelled on the Library's successful touring exhibition, this exhibition will comprise nine attractively-designed panels of facsimile materials drawn from the Library's historic collections of India Office Records, private papers, books and manuscripts in Indian languages, and visual materials. The panels will cover the following themes: forestry; health and disease; irrigation; botany; geology; built environment. Displaying facsimiles of personal diaries and correspondence, government documents, maps, plans, pamphlets, photographs, paintings and drawings, the panels will create a picture of the impact of empire upon the natural and built environment of India over the period 1700 to 1950. The Library's holdings in this area are complemented by collections in India.The British Council will be invited to arrange the practicalities as they have facilitated an earlier exhibition by the BL and has already expressed support for this kind of flexible exhibition. It is expected that the exhibition will tour in Cochin and Mysore.
3. The opening of the Kolkata exhibition will be marked by a public conference with contributions from international speakers working in related disciplines. Both the exhibition and the conference will highlight the importance of India, Indian institutions and people in the development of scientific botany and its centrality to the project of colonialism, while increasing knowledge of, and engagement with India's botanical heritage among Indian academics, school students and the general public.
4.There will be the involvement of two local schools in a pilot project to engage school children by making them aware of the natural history collecting practices of the British Empire, the co-construction of of botanical knowledge by local communities in India and interesting them in the conservation of endangered flora of South Asia.
The timing of the event, in Hooker's bi-centennial year will allow the exhibition and conference to both benefit from and contribute to, the significant publicity which will accompany this anniversary in the U.K. This project capitalizes on the work done under the auspices of the previously funded Network for Collaborative Research on the Botanical and Meteorological History of the Indian Ocean, 1600-1900, with the primary aims of disseminating research beyond the academy reversing both the accumulation of the materials of scientific research and narratives of knowledge production from Britain to the global south.

Potential impact
The staging of the Hooker and India exhibition in Kolkata will deepen and expand the exhibition's original impact in the U.K.by presenting it to an entirely new public and academic audience in India, while the production of teaching materials will extend this impact in schools and universities. The extension to audiences within India is seen as of particular value as much of Hooker's most important work and most prolific collecting was done here. The exhibition therefore represents a repatriation of knowledge, helping to highlight the centrality to scholarship of India and Indian collections and also reconnecting disparate archival materials to regenerate debate. The search for related materials at Indian institutions to be undertaken as part of the project will extend knowledge of both Hooker and Indian collections while consultation with universities, and the school project will help build connections and collaborative working relationships between Kew, Sussex, the BSI, the Indian Museum, Indian universities, schools and other institutions. The exhibition will also generate new audiences and users for the Kew/Sussex database of Hooker's Indian correspondence. While the Indian Museum would benefit directly from increased visitor numbers, the international reputations of the Indian Museum, Kew and Sussex would be mutually enhanced by the collaboration. The increased visibility of both Hooker and of Botany would be of strategic value to the partners since it would improve the viability of the collaborative project between CWEH, BSI and Kew. The partners are planning for a future collaborative project to digitise the whole of Hooker's Indian Herbarium, only a sample of which is currently digitised.

The 'pop up' exhibition planned with the BL at the NMNH, Delhi will highlight the BL's natural history holdings, bringing hidden collections to light and drawing public and scholarly attention to similar collections conserved in India broadening understanding of India's rich natural history heritage and issues related to their interpretation and preservation.

The school project will bring an understanding of Indian environmental and natural history to a secondary school level audience. The educational materials and essay's produced by the children will be shared on the project website.

The opening public conference will facilitate networking and the exchange of ideas, building on those developed during the funded phase of the original network and in particular the conferences held at Sussex and Delhi in 2012, 2013 and 2014 while presenting the opportunity to engage new international audiences including policy makers.

The work would also bring into the public domain ideas and issues emerging from substantial and broad ranging under-pinning research generated by the original network both in U.K. and India. This includes the Palgrave book series on global environmental history, the collaboration with the British Library on indigenous sources in the Sundarbans, the British Library's Wellcome Trust funded project on medical topographies, ongoing work with the UK Met Office, the forthcoming publication of a volume on Commonwealth forest history with the Forest Research Institute in Dehra Dun and the proposed digitisation projects at the Forest Research Institute, Indian Museum and the Botanical Survey of India - where the digitisation of 33 volumes of Nathaniel Wallich's files and specimens - are under way. Direct Conversations and meetings will create impact among professionals and policy makers. Such networks and relationships, will in turn help facilitate the proposed next phase of Indian Ocean environmental studies at CWEH: the development of a digital architecture within which an exhaustive archive of sources for the environmental history of the Indian Ocean is brought together and rendered fully searchable and freely accessible from anywhere in the world, revolutionising the study of environmental history.